The impact of physical dimensions on musical gestural interaction in large digital musical instrument design

This research is about the impact on musical gestural interaction of over-sized Digital Musical Instrument (DMI) design, that is instruments with physical dimensions that are larger than the human body performing them but smaller than the size of the room they are in. When interacting with an interface not only does the performer move their body to control the interface, the interface design and affordances control the way the performer moves their body. In the context of DMIs, two instruments with the same sonic capabilities will elicit different patterns of gestural interaction depending on their physical layout. Using the methodology of designing instruments for the purpose of exploring research questions, this research examines the gestural interaction made by performers on large DMIs to investigate how changes in size ultimately shape the gestural language of the performer, and through that the compositional choices they make.

This research investigates gestural interaction and how it shapes compositional choices through three studies. Each study examines the relative effects on performance and composition of various factors of affordances and idiomatic gestural language performed on large DMIs. Studying performer interactions on large instruments with novel layouts that participants have not yet developed idiomatic gestural languages will result in new discoveries that are relevant to the design of large instruments as well as instruments of all sizes. This research will be relevant for digital musical instrument designers and Human Computer Interaction researchers as it will elucidate the influence that a DMI's physical size and layout has on the performances and compositions created using digital musical instruments, so that designers can make informed decisions to either support or suppress specific influences in future DMI design. Further, through this research, I will contribute the design of a new family of digital musical instruments that can be used by digital musical instrument performers and researchers in the future.